University of the West of England, Bristol and Albright Product Design Limited KTP 23_24 R2

To develop and embed a full commercialisation capability to exploit innovative, in-house designed products.